The roles and control of CD4+ effector and regulatory T-cells in biliary autoimmunity.

When the body's own immune system damages part of the body, this is known as autoimmunity. Autoimmunity affecting the ducts that drain bile from the liver causes scarring over time and eventually results in jaundice and a need for liver transplantation. There are two major autoimmune bile duct diseases affecting patients: primary biliary cirrhosis and primary sclerosing cholangitis and, together, they lead to 10% of all liver transplants. At the present time, medicines for patients with these diseases are very limited. Although these conditions are a result of the body attacking itself, there is concern that treatments that suppress the body's own immune system can potentially be very dangerous, and associated with unpleasant side-effects. Our hope is that this research can lead to new treatments for patients that allow the immune system to be dampened down, without putting patients at risk of harm from, for example, infections.

To do this, our project is looking at how the immune system malfunctions and causes these diseases, particularly what goes wrong with the regulation of the immune system. By that, we mean that clearly in patients with autoimmune disease, the immune system is not able to regulate itself effectively, and instead of protecting the patient, is harming them.

Our group has a long standing interest in particular aspects of the immune system and has for some time worked with patient samples, as well as mice that get similar conditions. In this fellowship I will look closely at human liver tissue in particular, and map very carefully the location and nature of the immune cells that are damaging the liver. At the same time, using models of inflammation we have developed in mice, I will look to better understand how the inflammation is triggered and controlled, and more importantly ways that we can treat the inflammation.

Together this research is important because patients remain in need of new treatments. At the same time as completing these studies, I will personally also learn the skills needed to undertake research, a set of skills that all doctors benefit from having, as medicine becomes increasingly complicated and treatments personalised to the individual patient.

Technical abstract
This project aims to characterise the immunopathology of the autoimmune biliary diseases (AIBD) primary biliary cirrhosis (PBC) and primary sclerosing cholangitis (PSC). It also aims to explore potential therapeutic options for AIBD by using the T-regulatory (Treg) deficient FoxP3KO mouse as a model.

We will survey archived explant liver tissue from AIBD patients. Using multiparameter confocal microscopy, we will characterise subtypes and spatial relations of the inflammatory infiltrate with particular attention to TH1, TH2, Treg and TH-17 cell populations. We will then assess peripheral blood lymphocyte populations using flow cytometry for similar patterns.

We will evaluate FoxP3KO mice that develop peri-biliary inflammation and specific autoantibodies. We will then continue to assess how the disease of mice co-deficient in the tumour necrosis factor receptors OX40 and/or CD30 is ameliorated: we have previously shown that this ameliorates general phenotype but not explored hepatic manifestations. We will then explore the effects of OX40 and CD30 blockade via antibodies to their respective cognate ligands. In this instance, FoxP3KO T-cell transfer into lymphocyte deficient mice will be used as the model to ensure the recipients are large enough to allow antibody injection. Hepatobiliary disease will be assessed by liver histology, serum liver biochemistry, autoantibody indirect immunofluorescence and ELISA, and flow cytometric analysis of hepatic lymphocytes.

We will then assess whether Treg transfer ameliorates liver disease in FoxP3KO mice by transfer of whole T-cell populations and using the methods described above. We will explore whether prior exposure to otherwise tissue-restricted antigen is important for Treg function by comparing AIRE-KO against wildtype donors. Finally we will compare Tregs from OX40 and/or CD30 deficient donors.

Potential impact
Benefits and potential benefits are expected to the following groups from this research:
- Our work has a clear potential benefit to patients with primary biliary cirrhosis or primary sclerosing cholangitis: 10% of those requiring liver transplant and many not requiring transplant. Whilst precise figures are lacking, liver disease as a whole is estimated to cost the NHS £1/2 billion per year. Neither condition has a reliably effective treatment, and by investigating blockade of co-stimulatory molecules in an animal model of cholangitis, we aim to build a rational case for a clinical trial of these drugs (which have recently entered trials for other diseases and have a favourable safety profile). Such drugs have a real possibility of prolonging life and enhancing quality of life. Further, they have the potential to reduce the very significant healthcare costs of end stage liver disease and any success would reduce the burden on the over-stretched UK transplant programme - a major public health consideration. A realistic time course for early clinical translation of promising results is 2-3 years. Any consideration towards clinical exploitation of our work would be in consultation with our University's technology transfer company, 'Alta innovations'.
- Our proposed systematic survey of T-cell subtypes and co-stimulatory molecule expression will map the immunological phenotypes of these diseases, something which has not been done systematically before. This will enable ourselves and other researchers to consider other targeted therapies in these conditions. In turn, these targeted therapies have the potential to bring the benefits mentioned above. Our results will be communicated through publication. Whilst abstract and oral publications will be ongoing throughout the project, formal journal publication will take 2-3 years.
- Insights from one autoimmune condition may be applicable to others. Whilst we are working biliary autoimmunity, novel strategies of immune-control may be applicable to the approximately 3% of the world population with autoimmune disease.
- Our group has well-established links with the UK-PBC consortium, the PBC Foundation (www.pbcfoundation.org.uk), PSC Support and PSC Partners. These latter three patient charities actively support research and publish newsletters containing details of ongoing research for the benefit of their members. Details of our work will offered to them for dissemination.
- The fellowship itself offers an excellent platform for gaining new skills. It is anticipated that during the course of this fellowship, the proposer will continue to acquire familiarity with specific laboratory techniques including flow cytometry, confocal microscopy, histological preparation and interpretation, enzyme-linked immunosorbent assays, auto-antibody pattern assessment and interpretation. Further, more general scientific skills including written and spoken presentation of results, critical interpretation of the work of others, data analysis and statistical assessment, experimental design and implementation, collaborative skills and familiarity with the regulation and practice of animal studies. All of these skills are a great asset to continuing a career as a research-oriented hepatologist. These skills will be acquired during the course of the project but be useful throughout my career.
- Internally, the project represents a collaboration between the MRC Centre for Immune Regulation and Centre for Liver research/NIHR BRU. Although links are well-established, cross-fertilisation of ideas, investigation of the unique immunological environment in the liver and, importantly, furthering personal links between the departments will benefit the performance and working environment of both departments. Such benefits will build through the course of the project and persist after it has finished; they will also assist potential future researchers, especially fellows in a similar position to the proposer.